Warrington Intelligent Systems Engagement (WISE) - integrating multiple information flows to improve resilience for all urban communities.

In common with many large urban areas, Warrington is preparing to respond to increased challenges of changing climates, ageing populations and the need to target services precisely to those who need them, in a resource constrained future. This feasibility study will investigate the integration of multiple information systems to implement a cutting edge digital infrastructure across Warrington, building on plans already in place for superfast broadband and a new real time passenger information system. The digital infrastructure will mean that diverse information such as traffic management, public transport, electric vehicle charging points, smart homes, healthcare, air quality, social care and extreme weather risks can be communicated to all our residents and businesses at point of need, improving personal resilience and wellbeing and allowing better targeting of services and resources.